WALIS - Winding And Lamination with Integrated Stator

The MAGSPLIT® electronically Continuously Variable Transmission (eCVT) device is a new concept for hybrid vehicle drivetrains. The system comprises a fully integrated magnetic powersplit and motor generator which are simultaneously controlled using a single stator assembly. This duality of purpose leads to unparalleled powertrain efficiency and noise and vibration reduction in a very compact system, enabling its use in a greater range of vehicles than is currently achievable and cost effective within existing hybrid drivetrains. These advantages provide the USP for the MAGSPLIT system and are highly dependent on the capability of the stator design. The stator design now plays a key role in the system and functional advances beyond the current state-of-the-art supporting increased market penetration of MAGSPLIT in a greater number of vehicles in a wider range of platforms. Concurrent component and process design through a structured lean approach is also expected to deliver benefits for both, further enhancing the MAGSPLIT value proposition, increasing market penetration.